IRIS hardware allocation grant for FY2019 for Cambridge University

This grant award is for the purchase of eInfrastructure (CPU, storage and networking) as part of the IRIS consortium. IRIS supports STFC Science Projects, including the National Facilities and Science Programmes. Refer to the Business Case for eInfrastructure for the exploitation of the UK National Facilities and STFC Frontier Science programme.

Potential impact
This will benefit the IRIS consortium and therefore will impact all STFC scientists using the eInfrastructure supported by IRIS. Refer to the Business Case for eInfrastructure for the exploitation of the UK National Facilities and STFC Frontier Science programme